CAVITATION RESPONSIVE LUMINESCENT SILICA NANOPARTICLES FOR EFFECTIVE ANTIBIOTIC DELIVERY

Localised drug delivery systems provide control of antibiotic localisation, enabling enhanced effective treatment plus minimised toxicity. These systems have developed interest to overcome antimicrobial resistance, one of the leading causes of morbidity in the modern world. Silica nanoparticles can be utilised as a therapeutic carrier, due to their chemical versatility and biocompatibility. They can be functionalised to provide selective release at a site of interest, where one trigger of interest is ultrasound. Ultrasound is utilised widely in the clinic, ranging from imaging to dental plaque removal. It has also been found to enhance the effectiveness of antibacterial treatments. In this research project ultrasound responsive silica nanoparticles have been developed for the delivery of an antibiotic, ciprofloxacin, coupled with luminescent tracking in order to evaluate localised delivery in biofilms.
The project elucidates amorphous silica nanoparticles as a cavitation responsive vehicle for delivery. Silica nanoparticles with ruthenium and iridium photoactive labels were also developed for monitoring the antibiotic release in biofilms.